WAVE - Wind-Deflector Aerodynamics for Vessel Efficiency - BlueNose Technologies and Lomar Labs

**Market Need**

The shipping industry faces significant challenges regarding regulatory compliance, environmental impact and rising fuel costs.

**Innovation**

WAVE will study the feasibility of an innovative technology that improves fluid dynamics for ships.

**Impact**

WAVE will positively impact shipowners/operators, suppliers, the maritime sector and UK ports. WAVE will increase highly skilled UK employment, offer a placement to an engineering student and conduct best practice EDI. WAVE drives productivity improvements in the maritime industry by reducing fuel consumption and operating costs. Reducing fuel consumption will lower the emission of pollutants including SOx and NOx, improving air quality.

**Value**

WAVE R&D has been planned to be ambitious but realistic with practical financial plans and timelines. WAVE is timely and demonstrates excellent value for money.

**Public Funding Justified**

WAVE helps achieve UK strategic objectives including economic growth and showcasing the UK as an innovation hub.